Digital biometrics from neurocognitive fingerprints

DNA, fingerprints, iris patterns, these biometrics uniquely identify a person. Can the same be said of our brain structure, activity and our behavioural patterns? This project will pioneer the concept of neurocognitive fingerprinting: quantifying the uniqueness of the human brain and behavioural data and estimating their potential to be used as novel digital biometrics. This project will combine sensitive behavioural paradigms, hierarchical generative models, and cutting-edge neuroimaging. We will develop computational tools and models to analyse brain imaging and behavioural data. We aim to estimate (1) the uniqueness of the digital fingerprint of an individual, and (2) the minimum amount of empirical data required to reliably estimate one's digital fingerprint.